Moving to Net Zero Greenhouse Gas Emissions

The aim of this project is to advance the quantification of the carbon and nitrogen dynamics of tea production and identify potential management changes to help move tea production towards net zero greenhouse gas emissions.